How do heavy drinkers make enduring changes to their drinking behaviour after taking part in "Dry January?"

How do heavy drinkers make enduring changes to their drinking behaviour after taking part in "Dry January?"